An Innovative and fully integrated data and marketplace aggregated trading solution to increase efficiency by 30%.

With a core team of Abdullah Hiyatt (project lead), Paul Wallace (product domain lead), Neena Dholani (regulatory/commercial lead) and Don Demetrius (technical lead), THETA Trading Systems Limited (THETA) is a UK fintech SaaS SME that is revolutionising the trading industry's outdated toolset by creating a fully integrated, multi-asset, web- and cloud-native trading solution. THETA's platform offers currently unavailable capabilities, including currency trading, broader bond market connectivity and trading analytics, allowing traders to stay abreast of the rapidly changing investment and regulatory environments. By optimising trading/investment decisions and increasing transparency and efficiency, this solution will benefit everyone impacted by the markets, from high-level investors to pensioners.